University of Wolverhampton and Clear Architects Limited

To design, test and manufacture innovative Structural Insulated Panels for building containing up to 50% waste materials; with the aim of constructing and monitoring of demonstrator buildings using offsite principles.